ViridiScan: a novel mobile NDT sensor for nuclear decommissioning and homeland security

Decommissioning of radiactively contaminated structures is expensive , time consuming and hazardous. Conventional methods used to assess the best disposal route for radioactively contaminated concrete, brick, rubble etc require the operator to take a sample from the surface generating contaminated dust and for that sample to be taken off-site to a laboratory. This project will assess and evaluate the design, fabrication and implementation of an interface for a new device, ViridiScan. This new tool will permit the simultaneous analysis of radioactively contaminated surfaces for elemental & isotopic composition, and total alpha radiation. It will provide a new, novel & robust approach for in-situ on-site characterisation which is rapid and sensitive. This has never previously been attempted.